Understanding partner violence during pregnancy and identifying interventions for its prevention and reduction

Partner violence during pregnancy affects 1 to 28% of all women worldwide with high rates in developing African countries. Violence during pregnancy is a concern for health care professionals who interact with women abused during pregnancy and observe its negative impact on the health of women and their children. Effective interventions are needed to provide women with the appropriate assistance to reduce the violence in their life and secure their and their children‘s safety and well-being. Well-designed interventions require the most up-to-date research on the reasons for partner violence during pregnancy and have to take account of the needs and preferences of the abused pregnant women. The proposed programme of research fuels this knowledge by using different sources of data to provide holistic explanations for partner violence during pregnancy and women‘s coping strategies.
Given the scarcity of research in developing countries, especially in Africa, very little is known on the type of interventions that effectively reduce partner violence during pregnancy there. I will use my fellowship to gather the necessary information on the conditions under which an intervention can effectively address this complex social issue in Tanzania.

Technical abstract
Research aim: Understanding partner violence during pregnancy and identifying interventions for its prevention and reduction.
Objectives
a) To enhance the scarce knowledge on the risk and protective factors for partner violence during pregnancy and to study whether violence during and outside pregnancy is substantially different and how this affects the risk and protective factors,
b) To analyse women‘s active coping strategies to assess if pregnancy is a window of opportunity for partner violence interventions,
c) To report on the first study on prevalence and health effects of partner violence during pregnancy in Germany
d) To conduct an analysis on risk and protective factors and the nature of partner violence during pregnancy in a developing country
e) To assess the cultural context and the feasibility of an intervention study in a developing country that reduces and addresses partner violence during pregnancy
Methodology: To address these goals different sources of data are used. The first is a secondary analysis of an existing representative German dataset on violence against women. A survey of women in a maternity ward of a university clinic in Munich is the second source and the third is a qualitative analysis of 22 in-depth semi-structured interviews. The proposed new analysis on the nature of partner violence during pregnancy and its risk and protective factors is based on the existing Tanzanian WHO multi-country data and is part of the development of a potential intervention on this complex social issue in Tanzania.
Scientific and medical opportunities of the study: Partner violence towards women has been established as an important human rights and public health issue, with prevalence rates during pregnancy ranging from 1% to 28% and established links with maternal and child health. Antenatal care offers an opportunity to identify and address partner violence, as pregnancy may be one of the only times that healthy women have frequent contact with health professionals. Further research is needed on the reasons for violence during pregnancy to inform culturally sensitive interventions preventing and addressing partner violence during pregnancy. Such research also has the potential to further develop existing partner violence theories since many risk and protective factors for partner violence are stronger during pregnancy and yet unknown reasons might be detected.